Evaluation of Digital Health Apps for Endometriosis in the UK & US

Digital Interventions and support tools for People with Endometriosis have started to enter the market mostly through the format of apps. To-date there has not been a landscape assessment of the apps available for people with Endometriosis and Chronic Pelvic Pain. Syrona seeks to conduct this research focussing on Puerto Rico & US. Subsequently, Syrona aims to develop a go-to-market strategy for these markets using its app SORA.